Early detection and biocontrol of prevalent diseases of mushrooms and potatoes

This project will address the challenges of early disease identification during crop growth and the management of these diseases without the use of chemical pesticides- particularly with the mushroom and potato industries. It aims to develop an electronic nose system capable of rapidly detecting prevalent mushroom and potato crop diseases, enabling the primary producer to make disease management decisions earlier in the crop production process. A biocontrol agent will also be developed that will control prevalent mushroom and potato (storage and tuber) diseases. This biocontrol agent will be tested to ensure that there will be no risk to consumer safety or the environment. It is anticipated that this project will develop a long- needed alternative to the use of pesticides by the mushroom and potato industries, thereby ensuring their future sustainability. It will also provide an innovative platform example for future product development and risk assessment strategies.